The tree planting phenomenon: A 'giant leap' for climate change mitigation or mere greenwashing?

This project explores the different rationales for, and approaches to, tree-planting schemes run by governmental, non-governmental and corporate actors. It identifies the different drivers that lead state and non-state actors (the Welsh government, Youtubers, multinational corporations) to establish tree-planting schemes in the South and North. It explores the challenges these schemes have faced, how effectively they have been overcome, and what their socio-political and environmental implications might be.